Repurposing Excess UK Milk

This is a project to help use the excess milk that will occur as a result of a likely recessionary downturn in UK and other world markets which will impact "out of home" consumption of dairy products.

Rather than starting with the milk and trying to find a new home for it, this project starts with the ordinary consumers who use it. We have created a process that begins with understanding how people's habits will change as a result of Covid-19\. We analyse these changes and work out what new family needs will occur. These needs are then exposed to a team of experts from different disciplines who brainstorm many possible solutions in an ideas workshop.

The ideas will imagine how milk could be altered to be a new food, a new type of ingredient, a new form of liquid -- all aimed to reflect what new needs people will have in the future from dairy products.

These ideas are then turned into clear descriptions with explanatory pictures and shown to consumers who rate their interest in them. We take the best ones and build them into reality with technologists and engineers and assess their commercial viability and long-term growth potential.